Investigating adaptation in induced pluripotent stem cell (iPSC)-derived co-cultures of excitatory and inhibitory neurons

Investigating adaptation in induced pluripotent stem cell (iPSC)-derived co-cultures of excitatory and inhibitory neurons